Detection of cracks and corrosion using feature-guided waves

This proposal seeks funding for a three year research programme into the use of waves which are guided by structural features for the detection of defects, such as cracks or corrosion, in or near the features. The idea is supported by practical observations that a butt weld between two plates has a significant guiding effect, clearly tending to retain the energy of the fundamental extensional wave in and near the weld. The work will include the development of a modelling capability to study and understand the nature of guided waves in welds and other structural features, followed by a study of the application of the model to butt welds and other realistic features of interest to the industrial partners. The proposal is being submitted within the UK Research Centre in NDE (RCNDE) to the targeted research programme, the funding for which is earmarked by EPSRC for industrially driven research.